cybersecurity4

As a growing company we are concerned that our current level of security is not enough to protect us from cyber attacks. As such we acknowledge that an expert would help us achieve a better secure culture within the business. Also with the Cyber security voucher it would enable us to source the expert knowledge required. We appreciate that if we were successful with this application this would change the way we operate for the forseeable future.